Vulnerability Discovery using Abduction and Interpolation

The Automated Exploitation Grand Challenge lists a series of problems in vulnerability discovery.
One is finding whether it is possible to reach a required program (malicious)
state from a given state at an entry point. Another is how to infer states for the entry point which lead to the required state. An algorithmic answer to either would enable a security engineer to easily answer the question, ``is there a vulnerability at this point in the program?'' and if so, ``how can it be leveraged into an exploit?''

Since source is often unavailable to a security engineer, it is necessary to answer these questions by examining the binary executable alone. We will thus develop binary analyses
to address these two challenges, deploying interpolation-based reasoning on the first and abductive reasoning on the second.

The project will make both foundational and practical advances. We will develop new algorithms for bit-vector abduction and interpolation, that will have wide applicability. The algorithms will share common infra-structure and ideas, but offer a two-pronged approach to reachability.
We will deploy these algorithms in a vulnerability researchers' toolkit so as to enable a security engineer to compute a path to a (malicious) target state. We will then evaluate the tools on different classes of vulnerability using the Juliet Test Suite.

The project will employ one researcher at Kent and another at NUS for 32 months, building on the track records of Jaffar on interpolation, King on binary program analysis, and Chawdhary on engineering static analyses for commerce and industry.

Potential impact
For maximal academic impact, we will publish our
outputs in leading international
conferences, whilst augmenting these results with
archival journal publications. We will also distribute our
research prototypes with an open source license, partly to encourage
take up of the ideas, and partly to make IPR transparent
if a third-party wishes to spin-out the ideas
into a commercial product.